Using Carbon Dioxide and Bio-Derived Heterocycles to Make Sustainable Polymers: Combined Experimental and Machine Learning Investigations

Polymers are large molecules consisting of long chains of smaller repeating units, known as monomers. Polymer materials are found everywhere in the modern world, from packaging to clothing to vehicle parts. However, the majority of the polymers we produce are made using monomers derived from petrochemical sources, so high greenhouse gas emissions are associated with their production. Furthermore, many commercial polymers only have carbon and hydrogen in their backbone, which means they are difficult to recycle or degrade and accumulate in the environment after use.
Polymers are large molecules consisting of long chains of smaller repeating units, known as monomers. Polymer materials are found everywhere in the modern world, from packaging to clothing to vehicle parts. However, the majority of the polymers we produce are made using monomers derived from petrochemical sources, so high greenhouse gas emissions are associated with their production. Furthermore, many commercial polymers only have carbon and hydrogen in their backbone, which means they are difficult to recycle or degrade and accumulate in the environment after use.
New oxygenated polymers with different properties should be designed to provide more potential alternatives to the materials we currently use, but the development of a new polymer material is generally a challenging and lengthy process. One reason for this is that the structure of a polymer often does not relate to its properties in a straightforward or intuitive manner. There is a growing body of research aiming to address this through the use of machine learning models to predict the relationships between the structures and properties of polymers. So far, most research in this area has focused on petrochemical-derived polymers due to the greater availability of data on these materials compared to other types of polymers.
Joining two or more individual blocks of polymers to form new materials, known as block copolymers, is one strategy to expand the range of properties that oxygenated polymers can have. This project aims to investigate how machine learning can be used to predict relationships between the structures and properties of oxygenated block copolymers. A new machine learning algorithm will be used to predict structures of block copolymers that can match or exceed the properties of target commercial materials. To validate these predictions, the suggested block copolymers will be made in the laboratory and then tested for their thermal and mechanical properties, as well as their recyclability.
Alongside this, a machine learning algorithm will be developed in collaboration with the engineering department to predict the thermal properties, mechanical properties, and phase behaviour of block copolymers based on their structures. This will be trained on a database of oxygenated block copolymers and tested with data on unseen polymers not present in the training database.
These investigations may help with the development of new methods to expedite the process of designing more sustainable alternatives to the polymers we currently use. This project falls within the EPSRC 'Manufacturing and the Circular Economy' research area.